UPCAST: Universal Platform Components for Safe Fair Interoperable Data Exchange, Monetisation and Trading

UPCAST provides a set of universal, trustworthy, transparent and user-friendly data market pluginsfor the automation of data sharing and processing agreements between businesses, public administrations and citizens. Our plugins will enable actors in the common European data spaces to design and deploy data exchange and trading operations guaranteeing (i) automatic negotiation of agreement terms, (ii) dynamic fair pricing, (ii) improved data-asset discovery, (iii) privacy, commercial and administrative confidentiality requirements, (iv) low environmental footprint, as well as ensuring compliance with (v) relevant legislation and (vi) ethical and responsibility guidelines. UPCAST will support the deployment of Common European data spaces by consolidating mature research in the areas of data management, privacy, monetisation, exchange and automated negotiation, considering efficiency for the environment as well as compliance with EU and national initiatives, AI regulations and ethical procedures. Four real-world pilots across Europe will operationalise a set of working platform plugins for data sharing, monetisation and trading, deployable across a variety of different data marketplaces and platforms, ensuring digital autonomy of data providers, brokers, users and data subjects, and enabling interoperability within European data spaces. UPCAST aims at engaging SMEs, administrations and citizens by providing a transferability framework, best practices and training to endow users in order to deploy the new technologies and maximise impact of the project